The University of Manchester and Biopharm Services Limited

To extend the functionality of existing product platform by incorporating a unique process optimisation algorithm which will enable customers in the biopharma target market to develop optimised bioprocesses, and reduce prices of the biologic drugs they are looking to bring to market.